Synthesis and Characterisation of Novel Mesocrytalline Materials for Solar Energy Applications

Understanding and controlling the growth of mesocrystalline for novel photoactive materials.
This project aims to design new functional materials by directing the assembly of light harvesting quantum dots and n-type oxide materials to produce novel photoactive materials. Surface spectroscopic techniques will be used to investigate the interaction of bifunctional ligands with oxide and sulphide/selenide materials. Molecules which are found to bind strongly between these two types of materials will then be used as linkers to build up materials composed of regular arrays of nanocrystal materials. It is envisaged that the correct choice of ligands will allow self assembled arrays to be grown with efficient charge transfer between the quantum dot and oxide nanoparticles, producing materials with potential applications in solar energy and photocatalysis.
________________________________